An innovative privacy management SaaS platform using Python, supervised learning and survey assessments that could save businesses up to £42K a year

PCL is a UK privacy compliance SME with a core project team of Steve Wright (CEO), Alistair Cole (customer success), Vickie Guilloit (trainer), Matt Tanner (solutions architect), Pete Ansell (software developer), Andy Garner (product officer) and Akash Yadya (data scientist).

Since 2018, when new data protection regulations were introduced in both the EU and the UK, the field has been complicated even more by further data protection laws worldwide and the rise of cloud services. Both the UK and the EU have issued hundreds of fines costing millions of pounds on average, and the Court of Justice of the European Union's ruling against Facebook in June 2021 has made enforcement even tougher. The challenge of GDPR compliance has even led to some businesses collapsing, so help is needed.

PCL's solution is a comprehensive SaaS platform that manages data protection and training. Its proprietary modular framework, developed using over 60 years of expertise, forms the foundation of the maturity assessments and enables the gathering of both qualitative and quantitative data. It uses Python for ML and supervised learning to classify enforcement actions and therefore produce a predicted defensible score. The product accommodates tailored training and tracking to make organisations stronger when facing regulators. PCL will save businesses the money they spend on maintaining GDPR compliance, which can run into millions of pounds, and help them foster a culture of privacy that will benefit their customers.